Transcriptional regulation of hematopoietic self-renewal, lineage specification and leukemogenesis

The blood system is necessary for many functions of the body, and also gives rise to several types of cancer. In this project we will try to understand how the many blood cell types are specified from a sibgle stem cell, and how this process is disturbed in leukemias. By using the body?s own molecules to alter the fate of the stem cells we will analyze if leukemia development can be accelerated and delayed by signals normally used to increase the production of white and red blood cells, respectively

Technical abstract
The purpose of the proposed Programme is to conduct an integrated research projects addressing how intrinsic regulators (transcription factors) and extrinsic cues (cytokines) interact to control the lineage commitment and self-renewal of hematopoietic cells, specifically through modulation of of their lineage priming and gene expression. We will also investigate the role played by these processes in the formation of leukemic stem cells in CEBPA mutant AML. To achieve this we will use conditional genetics to specifically eliminate intrinsic regulators (GATA-1, FOG-1, C/EBPa) and activate cytokine/growth factor receptors (Flt3, GM-CSFR, EpoR), and generate genetically precise models of human AML. The analysis of the hematopoietic system by flow cytometry will be complemented by characterization of the transcriptional changes induced, as well as studeis of the kinetics by which leukemic stem cells arise, and how this is modulated by extrinsic signals.